Nano-porous gas diffusion kinetics in shale and coal

The efficient recovery of methane from shale and coal requires rapid desorption and transport of the gas through the heterogeneous pore network at multiple length-scales (typically nano to micro). CO2 is commonly introduced to further stimulate methane production. Therefore, the pore network can often be subject to alteration, for example being partially blocked by mineral precipitates that are later dissolved by acidized fluids, or constriction caused by swelling of the material. These complex issues are of particular relevance for safe extraction of coal bed methane and shale gas, as well as for permanent sequestration of anthropogenic CO2.
This studentship will involve both experimental and theoretical study of gas diffusion and sorption kinetics at elevated temperatures and pressures representative of deep underground conditions. Samples will be evaluated before and after treatment by acidized fluids. Molecular dynamics simulations will be performed to determine the physical correlation between altered pore space and gas diffusion properties.